Protecting trains, staff, plant and infrastructure through construction and operation: A feasibility study into the application of Universal Interlocking on GCRE

UI (Universal Interlocking) is a radical new approach to railway signalling and safety, based around the repeated application of simple, repeatable units in both software and hardware. Each unit is identical, with a set of simple properties and rules, and it's function assured once. When the units are linked sequentially, the effect is to replicate the functions of traditional megalithic route-based interlockings. UI can monitor train speed, position, and integrity, including as overlay, when other systems are fitted. It is robust and fault tolerant, through massive redundancy, and in areas of limited communications, only capacity is reduced, not safety.

UWAP (Universal Worksite and Access Protection) takes UI further by allowing trackside staff to interact with the system to unambiguously set up possessions, access worksites, place instant speed restrictions, Emergency Stop all trains/work, and more.

Though noting UI could have all the functionality of ETCS, our original development goal was fast deployment to isolated branches, Beeching reopening's and overseas, with a target CapEx and OpEx cost at 10% of competitors.

We believe the direct benefits of UI to GCRE are threefold:

1. Due to the passive track-borne elements, UI can be fitted as an overlay to other systems without interference. This is key for GCRE as UI can be placed as overlay and fall-back system for when testing other signalling and control system integration. It can maintain an assured independent data of all trains and workforce if systems on test have issues.
2. Managing multiple site teams - potentially from many different countries and systems - will be a risk through build, commission and test - especially so on the infrastructure loop. UWAP can provide unambiguous protection, and it is easy to understand through it's human-centric design philosophy.
3. With an independent and assured vehicle information feed, UI and UWAP could form the basis of a system independent of onboard signalling required for later automated train testing work, though there would be some train integration work required for full remote ATO.

Establishing the 'why' and 'how' of these points are the main elements of the study. The algorithms have been demonstrated Hardware-In-The-Loop in a lab, and key hardware elements are already rail-proven. There is low technical risk. Early engagement and integration will help yield full benefits, and this study is key to that.